Innovative Approaches, Technologies and Resources

Technical abstract
Our research encompasses the development and application of three innovative approaches to crop plant genomics, automated phenotyping and interpreting image data. These technologies and resources underpin research at JIC and elsewhere and promote new ways of working in plant science. Our in-field phenotyping and data management system will form part of a wider UK network for measuring crop performance in different environments, directly addressing goals in biotechnology and supporting precision tools. Specifically, we will develop infrastructure for automatic phenotyping of crop growth at the JIC Experimental Farm, and create new computational methods for analysis of plant growth in the field. This work will be carried out in collaboration with the EI High Performance Computing Group and Rothamsted Research (RRES). When fully operational, the JIC Automated Phenotyping Facility will form part of the National Plant Phenotyping Network, feeding data to the Agrimetrics Centre. We are also closely involved in the application of new computational approaches that aim to obtain structural understanding from image data generated by the Bioimaging Facility. Finally, we are responsible for innovation in gene transfer and genome engineering in the JIC Transformation Technology Platform. This provides the means to apply synthetic biology applications to wheat and brassica crops, and also provides a service for industrial collaborations.